The University of Liverpool and Liverpool ChiroChem Limited

To introduce and embed innovative asymmetric hydrogenation technologies enabling it to more easily synthesize valuable chiral piperidines, ie N-Heterocycle molecules, for customers to incorporate as the most important structural motifs in pharmaceutical products.